Portable Sensor for Diagnostic Imaging

Medical imaging has an important role in every medical setting as effective decisions depend on a correct diagnosis. However current technology (i.e. x-ray & MRI) is expensive, and requires strict safety measures and compatible equipment to avoid serious injury to patients and staff from radiation. Zedsen have developed a portable sensor that can overcome these limitations by utilising a static electrical energy field to create real time 3D diagnostic images